Medibord is looking to move away from manual manufacturing to computerised production by employing 3-D printing, finding better performing coatings and add marketing identifications.

There is an Increase in the use of MRI, CT, PET, PET/CT and Linac technology to resolve and treat complex medical problems such as cancer. Medibord provides solutions for radiotherapy needs, such as, customised MRI compatible couch tops. Medibord does not heat up by induction, thereby avoiding excessive heat to the skin of the patient during treatment. The new business model moves away from manual to automotive manufacturing. This feasibility study looks at 3-D printing and coatings by find possible candidates to improve current marketing and perceived product value.